The University of Essex and Mid and North Essex Mind KTP 25 _26 R1

To co-produce and implement data-led impact evaluation tools and a community needs assessment framework based on the Theory of Change model for mental health services, leading to improved outcomes for individuals and the wider voluntary and community sector.